Real-time Remote Collaboration Platform Using Kinect™

This project aims to deliver a revolutionary real-time remote collaboration platform, using a combination of natural gaming interface technologies, such as Microsoft Kinect™, and standard virtual and augmented reality technologies, such as immersive environments. The proposed platform will enable two geographically dispersed teams to remotely collaborate in real-time and solve a shared engineering problem by exchanging not only words, videos and images but also their physical interactions with engineering work pieces that will be captured, digitised and exchanged synchronously over the web. The remote collaboration platform will consist of knowledge capture, knowledge sharing, and knowledge recording and reuse systems. Jaguar Land Rover UK, a partner in this consortium could be the first to adopt the platform to help its product experts collaborate in real-time with their global dealership network to provide remote engineering and training support without the need for the experts to travel. This solution has the potential to impact multiple high-value manufacturing sectors within the UK and the world.